Integrated Mobile-BIM System for Optimised Construction Process: A Big Data Analytics for Simulation, Visualization and Real-time Updates of On-site Activities

Cost and time overruns are rife in construction. It is the most critical factor causing stakeholders’ dissatisfaction (CI, 2011). To better meet project deliverables, BIM is being currently used. However, contractors do not have a virtual simulation platform that can be used to simulate & benchmark their construction delivery processes, along with different construction techniques, materials, plant & equipment and personnel that can lead to optimum BIM delivery model. This is addition to excessive paperwork, artisanal approach, low levels of collaboration, high levels of repetition of effort, waste and errors. Existing BIM tool (i.e. ArchiCAD, Revit etc.) are not doing enough to tackle these operational inefficiencies. The overall aim of this project is to develop an integrated Mobile-BIM system that comprises of (i) Optimised BIM Simulation tool, and (ii) 3 Mobile Applications (Apps) that will be produced using Big Data Analytics and integrated together using Cloud Computing Technologies. Apart from helping to digitise the construction delivery process & eliminating operational ineffciencies, this project will enable attainment of UK Government’s 2016 target for Level 2 BIM.